Creeping as Trans Creative Methodology

The aim of this practice-based research project is to explore the concept of 'creeping' as a trans-specific methodology, and the potential applications of this approach to the field of artistic research and trans visual culture.
The idea of creeping is taken from the etymological root of the word 'smock', meaning 'to creep into a garment' or 'a garment to creep into' from Old Norse and Old English. I use different hand and machine smocking techniques as part of my artistic research and explore textile thinking and its haptic potentials as part of a trans embodied approach to research. The textile work is intertwined with audio and visual work to create large scale immersive installation works that combine textile sculptures and speculative digital underwater environments. I explore how creeping can be related to the creation, installation and interaction with these artworks, situating the work within scholarship on trans spatial understandings (Turner, 2024), trans self-construction (Stryker, 1994; Hayward, 2008), trans craft (Fountain, 2023; Vaccaro, 2014, 2015) and trans somatic practices (Thompto 2024; cárdenas, 2022).
The research is inter-disciplinary and collaborative in its scope, working across the fields of trans ecologies, textile and crafts, and trans visual culture.

My research questions are:
1. Focusing on the specific use of textile and digital methods to create immersive installations, how can these be used to propose creeping as a trans-specific creative methodology for approaching craft studies and trans studies?
2. How can creeping as a polyvocal strategy contribute to artistic research? (Polyvocal here refers to contributions and collaborations between author, tools, materials, spaces and other trans and non-binary artists, audience members and participants, as well as interactions with structures of power).